Neuro-evolved Heuristics for Meta-composition

Meta-composition is an algorithmic methodology to compose music through expert-defined rule based procedures termed as heuristics that process structural musical entities such as chords, scales, and rhythms to generate musical textures dynamically. However, in order to release its full potential, new techniques to aid both productivity and creativity of the heuristics are in demand. This project is therefore to research and develop new technologies aiming to advance the next generation of meta-composition, which would combine symbolic and neural AI methods, hence sharing common endeavour with neurosymbolism towards the future paradigm of creative AI.